Strategic networking: how highly skilled professionals can best use their networks to drive innovation

People's professional networks have been shown to influence creativity, innovation and career success. In an environment of open innovation in which individual workers are increasingly expected to search new knowledge and ideas beyond their organization, developing a strong and diverse network with colleagues and outsiders is essential for their ability to develop new technologies and innovations.

Existing research at the interface of networks and innovation has shown that certain network configurations such as 'structural holes' are associated with innovative outcomes. In addition, it has developed conceptual roles such as 'gatekeepers' and 'boundary-spanners' that describe an individual's crucial role in accessing external knowledge and transmitting it within the organization.

Despite its strong merits in recent years, this literature overlooks two fundamental properties of networks. First, most network studies map an individual's network of core contacts without much reference to when individuals use certain contacts and what for. Yet, the people one refers to for the initial formulation of new ideas may well be different from those one needs to implement them. Second, no work has addressed how individuals might differ from one another in terms of the sequence in which they 'activate' certain network connections. For example, to find support for a radically new technology, some would prefer to pitch the idea with peers first, whereas others would discuss directly with senior managers to see whether the idea resonates with them.

My project aims to push the frontier in innovation network research by sensing the purpose and sequence of network connections. These two network properties feed into a new concept I label 'network strategies'. Focusing on highly skilled professionals who work on creative tasks (e.g. R&D scientists and engineers, management consultants, architects, etc.), the study seeks to understand differences in how individuals use their professional networks and examines which network strategies are most effective to develop innovations.

In this approach, I connect to an emerging body of research that conceptualizes networks as a strategic device for achieving specific objectives. Individuals make deliberate and strategic choices in their networks to obtain access to information, advice, knowledge or resources and, as yet, we have limited understanding of the logic underpinning those choices. This study aims to bring to the surface the unwritten 'user manual' of networks, examining how this manual may be different for diverse sets of individuals and diverse types of innovation. It will also address how the work context in which professional workers pursue innovation may influence which network choices are most likely to lead to the desired outcomes.

A better understanding of individual behaviour in relation to the use of their networks and the implications this has for their ability to produce innovations is critical to help individuals and organizations deliver the next generation of innovative products, processes and technologies. In this light, the project aims to provide lessons on how organizations can facilitate individuals taking best advantage of their networks, successfully harnessing external ideas and implementing them internally. Building on successful collaborations with IBM, Arup, and other UK-based companies, I will work with three (new and existing) corporate partners in the proposed study. The study relies on a novel toolkit of data collection methods, including surveys with scenario-based questions to obtain contextualized network data and online network monitoring tools to obtain longitudinal data. The corporate partners play an active role throughout the study from its design to the final stage, where implications for managerial practice and opportunities for training will be discussed.

Potential impact
The proposed study speaks to the fundamental question of how individual action - i.e. network strategies - translates into innovative outputs. New insights into this question can help organizations and individuals realize their potential to develop a new generation of technology and innovation. Innovation is increasingly considered to be one of the most important drivers of future economic growth and prosperity and is an essential building block of the UK's long-term development strategy. The proposed research aims to generate new insights for four types of beneficiaries.

First, the corporate partners involved in the project will draw immediate benefit from the research. Through close cooperation throughout all stages of the research, the study will be designed to speak to fundamental challenges that these organizations face. Through continued engagement, my research will provide valuable guidance on how organizations can proactively harness the potential of individuals' networks for innovation, helping them make informed choices about optimizing incentive or knowledge management systems to help their staff extract more value from their networks. To this end, I will organize an experience-sharing workshop with the corporate partners that will allow these companies to compare and contrast current and best practice in terms of networks and innovation.

Second, the study aims to benefit the individual participants in the study. The survey and network tracking tool are not only meant to collect data, they are also explicitly designed to be a learning experience for the participants. People are often unaware of how their professional network looks and how they use it. As such, they are ill-equipped when trying to benefit from their connections to achieve certain objectives. For example, individual employees who collaborate with external parties are often unaware of which external connection they are the main point of contact for on behalf of the organization, failing to realize that the information they access through such channels may be of unique value. The online or mobile network tracking tool will be designed to incorporate built-in feedback to participants heightening awareness of how they are currently using their network and making them realize how they may do things differently to extract greater benefits from their network.

Third, the study aims to extend the research impact beyond the study's corporate partners and individual participants to students and business practitioners. To this end, I will embed learning from the research as described above into a range of teaching materials. Building on my experience from incorporating lessons from past projects in executive education for several clients, I will develop an MBA elective course, new material for MSc programmes and corporate training programmes through Executive Education. Given the importance of networks for career success (among other things), awareness of the principles that underlie the formation of networks and insights into how individuals (can best) use their professional networks in the development of innovation will be of great value for (future) innovators and managers educated at Imperial College London.

Fourth, to disseminate the managerial implications of my research to a broader audience of public-sector and business practitioners, I aim to publish a paper in a practitioner journal and organize two evening events targeted at a broad audience of practitioners. Taken together, through 'engaged scholarship' the project aims to unveil the fundamental principles that drive individuals' use of their networks and the impact this has on their ability to develop innovations. New insights from the project will inform a broad range of individuals and organizations how they can better exploit the opportunities that arise from their professional networks.